University of Portsmouth Higher Education Corporation and Tangi0 Limited KTP 23_24 R4

To enhance the capability of smart IoT devices by incorporating embedded Artificial Intelligence, facilitating dynamic human interactions and intuitive user experience, while reducing hardware costs and expanding into the rehabilitation market. To overcome the challenges of implementing machine learning on low-power devices.